Circadian tRNA methylation as a rhythmic regulatory system of overall cellular translation

Circadian rhythms are ~24h rhythms in the physiology or metabolism of an organism, a tissue or a cell, which persist under constant conditions without external timing cues. Circadian rhythms are a fundamental feature of life and misaligned circadian rhythms carry significant health consequences across life. In humans, circadian disruption increases the risk of infectious diseases as well as the risk of metabolic syndrome, cardiovascular disease, depression, and even some types of cancer. In photosynthetic organisms, circadian defects prevent the anticipation of sunlight, which can decrease both carbon fixation and biomass production by the 'lungs of our planet' by about half.
Recently, my lab contributed to work that has established the methyl cycle as a fundamental regulator of circadian timekeeping in organisms as diverse as bacteria, humans, plants, and fungi. The methyl cycle is an essential metabolic pathway required for the enzymatic methylation of biomolecules such as DNA, RNA, and proteins. This key result suggests that the link between the methyl cycle and the clock was already established more than 1 billion years ago, before eukaryotic kingdoms diverged.
Aims and objectives
Methyl transferases are particularly sensitive to the cellular methylation potential and thus are likely to mediate the effects of methyl cycle inhibition. We observed a remarkable rhythmicity in the protein abundance of methyltransferases, which confer specificity to biomolecule transmethylation. Specifically, methyltransferases that act on transfer RNAs (tRNAs) are highly rhythmic, indicating that tRNA methylation might be a hitherto unidentified circadian-regulated property. Methylation greatly influences tRNA stability, translation rate, and translation fidelity. This proposal will test the single untested hypothesis that circadian methylation of transfer RNAs (tRNAs) drives rhythms in global translation to regulate the reciprocal flow of information between transcriptional and metabolic rhythms, which will involve two specific aims. The overall objective of this frontier research program is to provide a blueprint for the effects of tRNA methylation in rhythmicity, to inform future studies in more complex organisms that will identify the translational relevance for health.

Fit to the scope of this opportunity
The project challenges the predominant paradigm that all cellular rhythms are driven by rhythmic expression of clock genes. That paradigm would dictate that linear information flow (DNA>RNA>PROTEIN) is the sole pilar of cellular rhythmicity. Recent findings in our and other labs together reveal that there are hugely influential additional factors for which we do not know the mechanistic bases. This work revealed a fundamental gap in our knowledge of rhythmicity of the cell as a biological system. This project will reveal whether the methyl cycle constitutes a biochemical oscillatory system that couples the transcription/translation clock to cellular metabolic rhythms.